Feathertree Arts Digital Theatre

Our world first Digital Theatre is an innovative "social-entertainment" experience on a global scale, empowering diverse creators to easily tell captivating stories through modern technology and formats.

Pioneering the use of live AR for costumes, makeup, and locations opens up exciting new avenues for storytellers and provides a time- and cost- saving production method.

The audience will explore new boundaries, taking them far from experiences like TV, film, or books with a flexible, cross-platform experience designed to allow viewers to engage with stories whenever and however they choose, and encourage interaction with characters and other viewers.

Stories will unfold chronologically, doing away with algorithmic manipulations to prioritise fairness and transparency, and free us from the confusion and bias of attempting to tell a cohesive story across existing social media. And the app will be designed with advanced accessibility and moderation standards to ensure a safe, welcoming and inclusive environment.

This is the future of storytelling, where diverse voices can easily perform, positivity, community and connection is encouraged, real-time storytelling is combined with social interaction and a dedication to fostering positive mental health, and everyone has a front-row seat to the narrative.